the measurement of cost-of-living in a bid to unveil the distributional effects of inflation through the consumption channel.

My research centres around the measurement of cost-of-living in a bid to unveil the distributional effects of inflation through the consumption channel. The research proceeds in two stages.
The first stage is the theoretical development of an utility-constant cost-of-living index that reflects the expenditure change in achieving the same utility. The index should remedy the biases e.g. substitution bias that arise when using Consumer Price index (CPI) as a measure for cost of living. The methodology will incorporate the use of consumer scanner datasets such as Kantar WorldPanel and Nielsen IQ that have seen increasing popularity recently. Aggregation bias and missing price problems will also be accounted for by economically justified imputations.
In the second stage, I will use the developed cost-of-living measurement to study the episode of inflationary events since 2020 and their distributional implications. Exploiting different exposure to the supply shocks on prices, as a result of variation in substitutability across household groups, I will estimate a flexible demand system to allow for the discrepancies in individuals receiving the price shocks. The estimates should then allow for counterfactual analysis through which we can elicit welfare gains/losses for each household group.
Overall, in understanding the consumption channel of inflation inequality, I hope to contribute to the grand agenda of making fiscal and monetary policies more targeted and coordinated. The research might also shed light on further research that bridges the demand and supply side, which brings us closer to comprehending systemic inequality.